Synthesis and design of new hydrogels for nerve repair

New materials and repair concepts for peripheral nerve injury are necessary to reduce it's burden of devastating paralysis and sensory loss, with costs to the individual, their families, communities and national health systems. To address the neurobiology of the injury and improve recovery we look for someone to develop novel scaffold materials combined with commercial systems that release neurotrophic factors. This project aims to deliver new research to direct translation to nerve repair in a collaboration between School of Chemistry and the School of Molecular Biosciences. Due to the interdisciplinary nature of the project involves a wide range of techniques, from small molecule synthesis and characterization, to mechanical and electrical testing of new synthesized materials, cell biology and the unique chance of a placement in an industrial setting.